University of Glasgow and Multiverse Group Limited 23_24 R6

To develop an outstanding apprenticeship curriculum that incorporates digital and AI technologies to reach a wider range of learners with high-quality outcomes.